Living with Digital Ubiquity

Since its formation in 2000 the MRL has focused on creatively interleaving the physical and the digital for everyday life. We have simultaneously explored new interactive possibilities and developed understandings of how these might be put to use in the real world. Much has changed over last 14 years; some of these changes we have driven, while others we have responded to.

When we began our journey, notions of ubiquitous, tangible and mixed reality computing were very much in their infancy, as were potential applications and methods. Our first seven years was therefore concerned with laying the conceptual and methodological foundations for these fields as well as demonstrating potential applications. Much of this was delivered through the Equator Interdisciplinary Research Collaboration (IRC) that we led until 2007.

We then used our previous platform grant to bridge the gap between Equator and the establishment of the Horizon Digital Economy Hub and Centre for Doctoral Training, and also the Orchid programme grant. The subsequent second stage of our journey has focused on driving the widespread adoption of ubiquitous computing as platforms such as smartphones and cloud infrastructures spread into everyday life. Now, as both Horizon Hub funding and Orchid imminently draw to a close in 2015, we need to once again reinvent our research agenda and also ensure our sustainability by bridging any funding gaps as we refresh our grant portfolio.

The focus of this next phase will be the overarching challenge living with digital ubiquity? The interleaving of physical and digital that was a distant vision back in 2000, is now becoming a reality for many, with a plethora of devices, from smartphones, to Kinects, to Fitbits allowing us to experience the digital in a bewildering variety of ways. The digital world has become rich, available 24/7, increasingly aware of our physical activities, and populated with our personal data. Ubiquitous technologies that were once considered radical are now becoming an unremarkable feature of our lives. Meanwhile, remarkable new technologies continue to emerge. Technologies for rapidly fabricating physical-digital products or for sensing and actuating the human body raise possibilities for radical new experiences.

Our vision of living with digital ubiquity is therefore one of balancing the challenges of living with increasingly mundane ubiquitous technologies, while also enabling people to experience and create extraordinary new experiences. We see this as a productive tension. People must both live in the everyday and yet also seek the profound and creative. It also reflects the essential - and highly creative - tension in the MRL between addressing everyday technology challenges as revealed by ethnographers, while simultaneously engaging with artists and performers to create provocative new experiences.

We therefore propose to exploit platform funding to catalyse a step-change in our research by identifying the new research challenges that will arise from living with digital ubiquity, exploring potential approaches to these challenges, developing our key researchers so that they are ready to face them, and forming the partnerships that will help us address them through future research projects. Platform funding will enable us to deliver a programme of exploratory projects, visitor exchanges, and impact projects to explore our vision while also enabling us to retain and develop key staff over the coming critical period.

Potential impact
The MRL has a long history of delivering cultural impact by working with artists to create, tour and study interactive performances and installations that combine the physical and digital in unusual ways. Works produced since 2008 have toured to over 40 venues in 18 countries, have been experienced by over 200,000 people, and have received multiple arts awards. Cultural impact then drives economic impact, where we collaborate with major players in more mainstream entertainment to create new kinds of games and television shows. Prototype games produced with Sony and Nokia have garnered further industry awards, while our technologies and know-how have also been employed to produce articles for TV shows, from Blue Peter to Bang Goes The Theory and the One Show. In turn, these drive wider societal impact as our artworks often foreground and provoke public debate around societal challenges (e.g., works produced with the artists Blast Theory have tackled surveillance and terrorism and with Active Ingredient have tackled climate change), while features on mainstream TV shows draw the attention of the wider public to the potential of emerging technologies (e.g., highlighting the capabilities of wearable biosensors).

Platform funding will help us sustain this kind of impact in the future. Moreover, we will utilize the flexibility of a platform grant to pilot novel impact mechanisms that establish pathways to the new communities associated with our two research challenges. One important new pathway to establish concerns impact on the many millions of amateur and everyday creative practitioners that are increasingly engaging with digital technologies, and whose activities make a vital - if sometimes unsung - contribution to the economic and social wellbeing of the UK. A second, is to establish new pathways to impact on policy makers and shapers, including national and local government as well as campaign organisations.

Our proposal therefore includes a range of impact mechanisms, both to sustain our traditional pathways and also to open up these new ones. These include bespoke impact projects such as KE Secondments (supplemented with PhD internships) targeted at industry and policy partners; community engagements that take place in maker- and hack-spaces and other local venues where amateur and DIY makers can be found; and the release of products as impact probes, including downloadable apps, but also physical artefacts distributed through pop-up shops and craft fairs. Wider public impact will be enhanced by the production of a series of videos for the increasingly popular Computerphile YouTube channel. These mechanisms will be explicitly badged as 'impact' mechanisms so as to focus our researcher's attention on the increasing importance of impact.